PARADISE - Development of next generation pathways leading to just energy transition and industrial deep decarbonization

Foundation industries (cement, steel, glass, ammonia etc) are classified as hard-to-abate sectors due to the inherent high-temperature processes. Decarbonization of industry is technically possible through a combination of technical solutions, the optimum mix of which will vary widely between sectors and regions. Deep decarbonization technologies such as application of
alternative carbon neutral fuels and carbon capture are essential to achieve the target of net zero by 2050 in the EU. The project aims to evaluate, develop and demonstrate the advanced and emerging technologies for sustainable energy transition and industrial deep decarbonization. Firstly, the project attempts to remove the barrier associated with high operational and infrastructure costs incurred by the traditional carbon capture and storage (CCS) technology applying aqueous scrubbing.
The project also evaluates and justifies the potential of a negative CO2 emission solution by combining CCUS with biomass derived carbon neutral fuels (BECCS). In addition, the project aims to conduct a comprehensive feasibility study on the application of ammonia in selected industrial processes as an alternative carbon neutral fuel to replace fossil fuels. The project attempts to apply a wide range of research methods at different scales from microscopic material design to laboratory
scale testing and pilot scale trials, and finally to industrial scale deployments supported by the industrial partners. Multi-scale modellings such as reaction kinetics modelling, CFD modelling and process modelling will be performed for system optimization. Techno-Economic Analysis and Life Cycle Assessment on carbon footprint of the full supply chain will be conducted for all three
above-mentioned decarbonization pathways. Additionally, Artificial Intelligence (AI) driven approach will be used to predict the dynamic CO2 emissions from industrial sites under scenarios using different combinations of renewable fuels with CCUS.